African off-grid solar power and mobile connectivity

Ubuntu Power is a socially driven business focused on providing affordable solar power and unrestricted

Internet to off-grid communities in Sub Saharan Africa, starting with Kenya.

Our mission is to kick-start a virtuous cycle of economic growth in underserved communities by providing them

with two of the most pivotal and empowering services: Clean and affordable electricity and greater access to

information